Emergent phenomena in novel correlated materials

An important phenomenon in Nature is that of organization of many objects interacting together, which results into new entities with properties that are much more than the sum of the parts . For example the ability to think is a property of the brain as a whole and is the result of interactions that involves numerous neurons exchanging information in an organized way and is not a property of a single individual neuron. Similarly, in many technologically-important materials electrons also show a certain degree of order in that they correlate their motion with one another to avoid the strong repulsion that arise when they are brought close together. Such correlation effects can lead to surprising emergent material properties, which often can not be predicted in advance, such as superconductivity, where current flows with no resistance due to the fact that electrons travel in pairs in a very robust way. This proposal is to explore superconductivity and other novel form of electronic order stabilized by strong correlations in complex materials that are often not found in Nature but are artificially synthesized with the purpose to achieve certain material functionality. In 2008 the discovery of superconductivity a large class of materials based on Iron stimulated a revolution in condensed matter physics. This was most unexpected as usually Iron has strong ferromagnetic properties (attracting metals) that would normally destroy a superconducting state by breaking the special pairing between electrons. The large number of structural combinations in which iron-based superconductivity is found has raised the hope that the periodic table still holds the key to the discovery of new materials with extremely high superconducting temperatures which one day will revolutionize our way of living. In my first project I propose to take on the challenge of exploring deep into the nature of structural configurations, predicting electronic behaviors and testing experimentally novel superconductors. My second project aims to explore how electrons organize themselves in the presence of frustrated magnetic interactions. Imagine a restaurant with a number of triangular tables and a large number of male and female guests; if one tries to arrange guests such that everybody sits next to a person of the opposite sex, it cannot be realized even for one single table and many equally-unsatisfactory arrangements exist. The same kind of decision has to be made by magnetic spins which can point up or down on a triangular lattice and they cannot decide, so become frustrated. How electrons organize themselves and how they travel in such circumstances remains a mystery. Another amazing unexplored behaviour is that in which electrons are able to flow freely on the surface of a material but not inside it, giving rise to an insulator with a surface that conducts electricity. In this kind of topological insulator, as also in certain frustrated systems, conventional laws of physics do not apply as particles could be found in a superposition of several states at the same time, property that could be important for use in future quantum computers.For this research I use and plan to develop the most advanced tools for probing electron correlations in micron-size single crystalline materials using the highest magnetic fields in the world (a million times larger than earth's magnetic field), low temperatures near absolute zero and extreme high pressures to tune interactions and probe new electronic phases of matter.

Potential impact
While future scientific endeavor is difficult to predict in advance, the discovery of unexpected physics displayed by strongly correlated systems with markedly improved multifunctional properties compared with widely used semiconductors will one day have a dramatic effect on our lives. Emergent phenomena, in which the correlated behavior of many particles leads to collective new properties, are of great significance across a broad range of areas in science. However, the objective is to tailor a material (starting with its chemical composition, constituent phases) in order to obtain a desired set of properties suitable for a given application. Today technological advances are based on semiconductor physics due to their high degree of precise processing. However, if the same can be achieved for strongly correlated materials which have multifunctional and unique properties, such as superconductivity and magnetism. not found in semiconductors, would open up remarkable technological possibilities. Superconductivity is one of the most exciting phenomenon and has the potential to change significantly our life with applications in energy storage and transport (reducing dramatically the energy cost as the current flows without resistance), in medical investigations (as the case of MRI machines) or high speed trains (like the bullet train in Japan). To answer the feasibility of room temperature superconductivity requires that we solve the mechanism of high temperature superconductivity and this research will aims to contribute significantly towards that effort. Discovery of a new phase of matter is an excitement that any scientist is drawn into exploration. As understading the nature of simple metals has helped to manipulate and process semiconductors in a very precise way, the predicted novel states of matter in geometrically frustarted systems with mobile electrons or the newly discovered toplogical insulators provide avenues for the manipulationg and realization of fault-tolerant quantum computing which one day will increase the ability to simulate and predict the behaviour of systems made of infinite number of contituents. The results of this research will made available to other scientists and to the wider public though websites, newsletters and science reports aimed at a cross-disciplinary audience and also significant effort will be made to ensure that the excitment and the wonder of scientific exploration is passed on to future generations of scientists through training of students and also engagement with schools.